BUGGYAIR

Air quality is a growing problem in most major cities around the world. Infants and toddlers represent the largest subgroup of the population susceptible to the effects of ground level air pollution in particular Nitrogen Dioxide and Particulate Matter. BuggyAir is a compact air quality monitoring and GPS tracking sensor that can be easily fitted to a child’s pushchair. The GPS records the precise location of each data point, and an in-built accelerometer intelligently combines with the GPS to determine when a pushchair is being walked around rather than in a bus or the back of a car. With this device we intend to demonstrate a new approach to understanding exposure to air quality, help people understand the issue and change behaviour and provide a powerful new way of collecting data to help everyone from parents to city planners tackle this issue.